Overcoming barriers to mainstreaming Assisted Living Technologies

The future large-scale deployment of Assisted Living Technologies (ALTs) depends on establishing cost-effectiveness at scale, overcoming barriers to uptake, and devising viable service and business models. Our research aims to unlock these 3 barriers to ALT mainstreaming by initially focussing on NHS and social care telehealth deployments across Yorkshire and subsequently examining the effect of the introduction of new ALTs. This project will: 1. create cost-effectiveness models of 2 common long-term conditions that allow ALT deployments to be tested for cost-effectiveness at different scales and configurations; 2. refine these models with commissioners and service providers in three areas in Yorkshire where telehealth is being deployed; 3. study user, carer and staff acceptance of telehealth, deepening understanding of ALT acceptability 4. design strategies for service delivery optimising cost-effectiveness and uptake of ALT and evaluate these in three areas in Yorkshire; 5. adapt and apply these models and strategies to innovative ALTs to test their likely benefits; 6.work with industry to identify and develop business models which will optimally service market need for current and future ALT deployment; 7.Produce evidence and tools for policy-makers, commissioners, providers and industry which will support future large-scale ALT deployment.